Universal Chart Service

CherSoft are a leading supplier of charts and navigation technology to maritime users. Over
the last three years we have developed the concept of the Universal Chart Server (UCS). This
is in response to a unique market opportunity, arising from future requirements for
commercial vessels in terms of electronic chart supply. These require commercial vessels to
carry Electronic Chart and Display Systems (ECDIS) from 2017. Up to date Electronic
Navigation Chart (ENC) data is essential and a legal requirement for their correct use.
Authorities may impound vessels without updated charts and impose fines of $50,000 a day
on the owners. Operators also lose precious ‘slots’ in at-capacity shipping lanes. Our
commercial experience has taught us that maritime shipping is slow to adopt internet
technology. Intuitively, this is due to the high cost of satellite connectivity, which is the only
practical mechanism for offshore vessels to access the internet. Furthermore, vessels incur
large fees associated with the necessary data subscription tariffs. Data transfer via satellites
typically costs several $ a minute via a data subscription, or costing vessels $9,500 per year on
an annual tariff.
We propose meeting these badly met market needs by developing a universal chart integration
and display system that integrates all 15,000 charts from all major global providers in a single
coherent form. We will deliver an innovative step change through new compression and
decompression technology that will reduce the bandwidth requirements for satellite ENC
updating. We will make ENC update leaner still, by targeting only essential and relevant
information. Our target is a 50% reduction in total data transferred per update. This will
significantly reduce the user’s costs, from individual sailor to commercial fleet alike.
Enhanced safety from 24/7 updated maps, bringing all users in line with necessary legislative
compliance are further benefits.